The University of Leeds and National Highways Limited KTP 24_25 R4

To design and embed a toolkit of effective EDI initiatives that enhance diversity and inclusion and improve organisational performance and employee wellbeing across National Highways (NH) and the highways sector supply chain. The project's goal is EDI system change driving engagement of staff with inclusion, wellbeing, and performance.